JT Enviro-Shower Tray

An innovative shower tray which changes with the temperature of the shower water, no longer wait for it to heat as the shower will transform between effects to indicate the water temperature. No longer throw your money down with the JT Eco-Shower.